ZEEFLEET AI

With the phase out of diesel and petrol vehicles from 2030 onwards, specialist and heavy fleets need to take steps now to move towards Zero Emission Fleets.

The development of the ZEEFLEET (Zero Emission Efficient FLEET) tool is tailored to the demanding requirements of emergency services and other specialist fleets - it helps end users plan and deliver ZE fleets, but also deliver more effective, efficient fleets to reduce costs and assume an effective transition.

Emergency Services and Specialist Fleet face a range of complex challenges - they deliver critical services, require robust vehicles (including high power requirements for ancillary loads), dedicated charging infrastructure across their region, and have an unwavering commitment to service excellence.

ZEEFLEET addresses these challenges with solutions encompassing scenario modelling, vehicle and fleet optimisation and data-driven decisions.

ZEEFLEET's development will see us strengthen our solution for emergency services as well as expansion to the specialist fleet market - notably Refuse Collection Vehicles with demanding operations, heavy vehicles and demanding charging requirements at depots.

ZEEFLEET builds on the successful collaboration between BEAT and the University of Aberdeen to design, develop and test a compelling and innovative product to address an important real world challenge.